Empowering Patient Wellness and Reducing Hospital Admissions through Medication Management Innovation

**Our Focus at RemedyMe**

RemedyMe is at the forefront of revolutionising healthcare by offering cutting-edge health technology solutions to reduce hospital admissions for patients grappling with polypharmacy and medication side effects. As our ageing population increases and the complexity of medical conditions rises, the challenges of managing multiple medications and mitigating side effects have become pressing issues in modern healthcare. RemedyMe empowers patients and healthcare providers with transformative tools and resources to enhance patient care, improve outcomes, and reduce the burden on healthcare systems.

**Addressing Polypharmacy Challenges**

Polypharmacy, the simultaneous use of multiple medications, is an everyday reality for a significant proportion of patients with complex health conditions. While it is often necessary to manage various aspects of their health, it can lead to a plethora of issues, including medication interactions, increased risk of adverse effects, decreased medication adherence, and a significant rise in hospital admissions. RemedyMe has developed innovative solutions to streamline medication management, optimise drug regimens, and minimise the risks associated with polypharmacy. By tailoring medication plans to individual patient needs and medical histories, we aim to provide personalised care that promotes better health outcomes.

**Mitigating Medication Side Effects**

Medication side effects can pose significant challenges for both patients and healthcare providers. These adverse reactions can impact treatment effectiveness and reduce patients' quality of life, leading to hospitalisations and increased healthcare costs. RemedyMe's health technology platform focuses on predicting, preventing, and managing medication side effects to ensure a more seamless patient experience. By employing advanced algorithms and predictive analytics, we empower healthcare professionals to identify potential side effects early on, allowing for timely interventions and adjustments to treatment plans.

**Conclusion**

In an era where technological advancements are transforming every aspect of our lives, healthcare should be no exception. RemedyMe's HealthTech solutions are poised to revolutionise the way patients manage polypharmacy and medication side effects. By harnessing the power of data-driven insights, personalised care, and strong collaborations between patients and healthcare providers, we are committed to reducing hospital admissions, improving patient well-being, and contributing to the evolution of a more efficient and effective healthcare system for all.